Integrated approaches to the control of bacterial blight in rice.

Technical abstract
Rothamsted will link with IRRI to develop integrated strategies for durable crop protection, initially focusing on bacterial blight in rice.

Scientific objectives:

1. Develop monitoring programs that are able to detect the emergence of a virulent blight strain at an early stage. Quantify the incidence of the emerging strain at first detection.

2. Develop spatio-temporal deployment strategies for resistance genes. Quantify the sustainability of disease control.

3. As far as time allows, combine monitoring methods with deployment strategies to maximise the sustainability of control.

This work will lead to first collaborative publications and a project proposal.

Cooperation objectives:

1. Develop strong long-term cooperation between IRRI and Rothamsted Research through significant periods of staff exchange and developing collaborative project proposals.

2. Host a workshop between IRRI and RRes to further develop ‘institute’ links in crop protection.

3. Explore possibilities for wider collaborative research on sustainable crop protection in rice.